Fibre Measurement Optimisation

The textiles industry accounts for 100 million tonnes of waste annually yet less than 1% of clothing is closed-loop recycled. This post-consumer waste is a complex mix of many different materials.

Zori Tex's mission is to drive circularity in fashion through technology innovation, maximising the availability of high-quality feedstocks for fibre recycling.

This project addresses improvements in textile waste data measurements and an understanding of that data.

Replacing virgin fibres with recycled ones reduces the impacts of the fashion industry by reducing greenhouse gas emissions, water use and waste, helping to meet climate obligations and making the UK less wasteful.